Multispectral Imaging system for Nutritional Stressing

The research proposal is to design a low
cost multispectral imaging system, which can be used to identify early symptoms of
micro nutritional stressing of crops at leaf level as well as canopy level. Though
system will initially target one specific plant species, this could then be extended to
estimate total nitrogen content, Magnesium, Potassium, Phosphate and other micro
nutrients of different types of plants. Research will include the design of a low cost
CMOS sensor based multispectral camera, suitable illumination system SoC based
embedded system, a display unit suitable for nutritional stressing analysis.